Photonically-synthesized Digital-to-Analogue Conversion

Digital-to-Analogue Conversion (DAC) that links the digital domain of '1s' and '0s' to the real-world analogue signals (current and voltage) is an indispensable functionality that enabled the modern ICT. High-speed and high-resolution of DAC, which can generate arbitrary RF signals, is the basis of various applications spanning optical communications, mobile communications, high-definition imaging and the emerging virtual reality. Nevertheless, the realisation of high-speed and high-resolution DAC is extremely challenging due to two reasons. First, there is a trade-off between the resolution (measured by the signal to noise and distortion ratio) and the speed of the DAC. Second, the conventional method of improving DAC speed by reducing the transistor size is now approaching the fundamental limit of electronic fabrication, in which the smallest transistor only contains 10s of atoms. On the other hand, photonics offer over 1000 times more bandwidth resource than conventional radio frequency (RF) electronic device. The substantial technological progress of optoelectronic component in the last decade has enabled a fine control of the amplitude and phase of a lightwave. Photodiode that converts the optical signal to electrical current now can achieve more than 100 Gigahertz frequency range.
This project aims to unlock the potential of photonics technologies for future high-speed, high-resolution photonically-synthesized DAC (PhotoDAC) that is capable of generating arbitrary RF signals beyond the bounds of electronic fabrication. This capability will be enabled by a joint innovation of photonics, electronics, and digital signal processing techniques. In this project, the research team will build a prototype DAC instrument using off-the-shelf and customised components. Control software and digital signal processing schemes will be developed to ensure a durable and high-performance DAC prototype. Based on the prototype DAC instrument, the research team will investigate its application in high-speed optical communications, aiming a significantly increased transmission data rate.

Potential impact
It is expected that this project will generate impacts in the academic community and create industrial impact with IP and potential products.

*Academic and research community: This project will benefit researchers in both industry and academia working in the field of telecommunications, microwave, and photonics. The PI will target to publish the research results in high-impact journal publications (e.g. Nature Communications, Journal of Lightwave Technology), and top international conferences (e.g., OFC, ECOC, CLEO). The research outcomes from this project will also be disseminated to academic researchers via workshop, press release, and seminars. This project will create a new interdisciplinary research area that innovates DAC using photonics means. It is also expected that the success of this project will lead to a follow-up project focusing on a fully-integrated photoDAC.

*Creation of new products: A successful development of the high-speed high-resolution DAC prototype will result in a new instrument that can be commercialised. In addition to the overall DAC system, this project will develop two key subsystems, the tone extraction subsystem and the coherent synthesis subsystem, both of which have potential to be commercialised in their own right. The PI will explore potential product development through the collaboration with the industrial partners (Eblana and Oclaro). The partners will have access to UCL's state-of-the-art testing facilities, which will undoubtedly promote their product development and innovation. If the demand for the instrument/technology developed in this project is sufficient to generate a steady income, the PI will also consider creating a new spin-off company.

*Educate the future engineers, researchers and innovators: Skill development will be first applied to the involved student and PDRA. The industrial partners will dedicate effort and time to train the student and PDRA involved in this project. The PI is one of the supervisors in the UCL-Cambridge Doctoral Training (CDT) in Integrated Photonic and Electronic Systems. Through the CDT and UCL's undergraduate lectures, the PI will educate and train new researchers and innovators with the necessary skills for this research field.

*Impact beyond ICT: The functionality and subsystems developed within this project are directly transferable to other sectors within and beyond ICT. This project will benefit other non-expert knowledge users who may apply the developed technologies in their fields and products.